Creating electricity by reducing cost, payback time and Carbon foot print - An exploitation of a novel method into manufacturing Cyrstalline Silicon Photovoltaic solar Cells

Photovolatic solar cells are renewable energy devices which convert light energy into electric energy. The cost

of PV devices is still very high. We have deleloped silicon structures for application in PV with benefits of low

temperature processes, thus less power consumption and a reduction in heat dissipation to the environment -

reduces carbon footprint. Si structures can be deposited onto cheap/flexible plastic substrates , process is fully-

scalable, compatible with an already existing industrial process (PECVD) , reduces manufacture cost and

precursor to manufacturing industry. The project is aim to exploit the aforementioned benefits into

photovoltaic solar cells.